University of Aberdeen and Solutions Aberdeen Limited

To bring a unique agile range of web integrated tracking software to the oil and gas market using strategic, aggressive business development planning and implementation.